The University of Northampton and Xeros Limited

To extend the application of the new Xeros' Polymer Bead Technology to create novel leather products using sustainable low water use processing; the new technology is applied to chemistries which are commercially impossible to exploit with current manufacturing methods.